Electric Drivetrian Scale Up Manufacturing Study (EDSUMS)

Following 10 years of Research and Development, Equipmake, a leading developer of electric drivetrain technology, based in Snetterton, Norfolk, is now ready to take the final step into full series production. Benefitting from government funding under the Innovate UK IDP programme, and the Advanced Propulsion Centre initiatives, Equipmakes class leading technology has resulted in supplying product to companies globally, including Argentina, Russia, China, Japan and Europe.

Having grown from 3 people to over 60, Equipmake is now planning to meet demand from these customers by scaling up its manufacturing facility.

Under this project, Equipmake will collaborate with Warwick Manufacturing Group (WMG). WMG has significant expertise in the design and development of flexible scalable manufacturing systems for electric motor and power electronic manufacture.

WMG and Equipmake will develop a plan to manufacture between 1000, 20000 motor inverter units PA at a new site adjacent to Equipmakes existing facility.